Sadness and Art: A Philosophical Investigation

In this research, I will argue that theories of emotions which claim that emotions are direct or indirect
reactions to values are preferable to those which maintain that emotions are compounds of beliefs and
desires. To do so, I will discuss some puzzles concerning our emotional engagement with sad literary
fiction and sad music, and I will show that value-based theories of emotions can provide solutions to
these problems, while their belief-desire counterparts struggle. The puzzles I will address are question of
why we enjoy art which makes us experience unpleasant emotions by discussing the case of sadness;
the question of how it is possible to respond emotionally to fictional objects; and the question of what
musical expressivity consists in.